Polarized foregrounds for measuring the cosmic microwave background

Observations of the cosmic microwave background radiation (CMB) have transformed our understanding of the universe over the past twenty years. The next big milestones will be the release of polarization data from the Planck satellite and ground-based CMB B-mode experiments. These give the possibility of detecting the curl-like component of the polarization of the CMB (the 'B-mode'), which will directly probe the physics of Inflation. One of the biggest problems as the sensitivity of CMB experiments gets ever better is removing the effects of foreground radiation, particularly from our Galaxy. This PhD project will use data from the C-Band All-Sky Survey (C-BASS) to definitively measure the synchrotron emission from the Galaxy in intensity and polarization, to improve foreground subtraction and hence significantly improve the sensitivity of current and up-coming CMB experiments.
The project will include the reduction and analysis of raw C-BASS data from both the Northern and Southern surveys with the aim of producing a consistent and well-calibrated all-sky map in both temperature and polarization. This new dataset will then be used in conjunction with Planck, WMAP and other CMB polarization data to provide accurate measurements of the CMB temperature and polarization spectra.